Mugwort Extract Evaluation

Root Crop is working to increase the range of agronomic solutions available its client for the disease control during root vegetable cultivation. In this study we will evaluate the potential to produce novel fungicides based on natural products through the culture of roots from an invasive weed. These new biological controls will offer a sustainable, environmentally safe solution to reduce the losses in root vegetable production due to fungal disease.